Extended Reality Air Combat Exhibitions (XR-ACE)

Museums provide a crucial avenue for preserving history and cultural heritage. This project aims to develop an interactive Virtual Reality (VR) system, called Extended Reality Air Combat Exhibitions (or XR-ACE) to allow users to explore air combat museums using a variety of innovative methods. Users can explore a digital metaverse and learn more about combat aircraft throughout history, from their inception in the first world war to future sixth generation unmanned and manned combat aircraft. The 3-dimensional objects and environments afforded by state-of-the-art VR technologies will afford rich new storytelling and interactive experiences that boost learning and engagement with the UK's history and culture. Experience a night bombing raid over Berlin, watch an air show demonstration of a Eurofighter Typhoon fighter jet, sit in the cockpit of a Supermarine Spitfire, or activate a jet engine's afterburner right in front of you from the comfort of your home, all in glorious photorealistic detail.